Newton Fund - Development of a novel combined arsenic filtration/monitoring system for community-scale water supplies

The WHO has estimated that 140 million people globally drink water containing arsenic above safe levels.

Arsenic is a toxic naturally-occurring contaminant that enters aquifers from natural sources in the bedrock and

also from human activity such as industrial manufacturing and mining. Arsenic is toxic even at extremely low

levels (WHO recommended levels are 10 parts per billion) with long-term exposure leading to fatal internal

cancers among 10% of those exposed. Because arsenic is tasteless, odourless and gives no acute symptoms

such as fever or pain until after prolonged exposure, arsenic poisoning has been justifiably coined the ‘silent

killer’, causing a public health crisis. Water testing is key to arsenic mitigation and management, where the

adage ‘what you cannot measure you cannot manage’ is pertinent. Because current tests for measuring arsenic

contamination in drinking water are only semi-quantitative, time-consuming and require trained personnel,

there is a need for improved tests that are rapid, affordable, accurate and easy-to-use. In this project the teams

will develop an innovative handheld sensor for arsenic that will then be integrated into a novel arsenic filter.